Low voltage time domain pixel and imager design

The aim of this project is to design new pixels and readout architectures, capable of operating at significantly reduced voltage levels and suitable for machine vision applications. The thesis would focus on investigating time-domain pixels, limits to their performance, and their application to low power vision tasks, e.g. motion detection, feature detection, saliency detection. The project should aim to exploit the capabilities of 3D stacked technologies as best as possible.

The pixel, readout, and pixel control should target voltage levels below 1V which is expected to bring two major advantages. Firstly, compatibility with technologies beyond the 28nm node, which could allow pixel transfer into potential future 3D stacked processes incorporating FinFET technologies.
The thesis would focus on investigating the time-domain pixels, limits to their performance, and their application to low power vision tasks, e.g. motion detection, feature detection, saliency detection. The project should aim to exploit the capabilities of 3D stacked technologies as best as possible. The main doctoral research activities would be:
-Identifying feasible pixel candidates: extending existing designs or introducing new ones.
-Investigating power aware, near-pixel signal processing to minimise the output data rate or achieve new functions in the context of machine vision applications.
-Implementing any proposed pixels, machine vision or signal processing functionality and testing its performance in a dedicated test chips.